UK-European Representation Theory and Categorification Network

Our proposal is for a pan-European network in representation theory, categorification, and inter-disciplinary applications. The network will be jointly funded by by EPSRC, CNRS of France, DFG of Germany and with the help and support of our industrial and non-academic partners at Jane Street Capital, Microsoft Lean FRO, The Heilbronn Institute, and the British Science Association.